Future.wool: sustainable and flexible colouration of wool yarn to transform manufacturing in the UK textile cluster

Future.wool looks to reinvent the textile colouration process and increase the flexibility for designers and makers. It will utilise modern digital colouration technology and apply it to woollen yarns. This will enable complete colour freedom and unlimited variability alongside significant gains in sustainable manufacturing.